University of Strathclyde And Moorbrook Textiles Limited

To create a world-class lean and adaptive textiles business through supply chain optimisation, embedding a continuous improvement/innovation culture and utilising advanced loom diagnostics solutions.